Deciphering the role of CD90+ stromal cells in neuropathic pain

38 million adults in Europe live with chronic pain caused by nerve damage, called ‘neuropathic pain’. Neuropathic pain can be caused, for example, by diabetes or cancer treatment. It feels quite different to other types of pain, causing shooting, stabbing and burning sensations that are very hard to bear. Worse still, painkillers do not work in neuropathic pain for most people.
Our network (called ‘DECIPHER’) is designed to change this and finally find new treatment options that provide relief to people with neuropathic pain. Our work is based on recent scientific research which suggests that neuropathic pain is caused by a particular type of connective tissue cell. We will now:

test whether the number of these connective tissue cells is related to how much neuropathic pain someone experiences. For this, we will examine nerve samples and the skin in which they terminate. These samples have been donated by people with neuropathic pain who have had them removed for diagnosis.
find out whether these connective tissue cells can cause nerves to send abnormal electrical signals that cause pain. For this, we will combine cells in the laboratory to study connective tissue cells from people with neuropathic pain together with human nerves derived from stem cells.
find new painkillers against neuropathic pain, by identifying ways to soothe and quieten these connective tissue cells. We will use a variety of modern laboratory models to ensure that our findings are of use in the clinic.

Our network includes specialists from many different disciplines as well as people who live with neuropathic pain themselves. By working together and taking into account everyone’s perspective and expertise, we are in a perfect position to realise our ambitions, which are to:

explain why some individuals experience neuropathic pain while others do not.
find easier ways to figure out what is causing someone`s neuropathic pain: by looking at a small piece of skin instead of taking a piece of nerve.
finally find better painkillers for the millions of people who live with neuropathic pain every day.